High speed precision drilling of micro holes with active size control

Laser micromachining is a rapidly growing field due to the accuracy, speed and enviromental benefits it brings. The project is to develop methods of laser drilling highly reproducible micro-holes at high speed for a wide range of applications in healthcare, transport and power generation. It is expected that the techniques developed will significantly reduce production costs while improving reproducibility and quality control.